Creating equal opportunities, needed by a new wave of entrepreneurs, through app automation innovation

This project seeks to enable those without jobs to easily and affordably earn a living from home. SupaPass already helped entrepreneurs increase their revenue by over 250% during lockdown.

With rising unemployment, there is an emergence of new entrepreneurs. This project ambitiously seeks to reduce the price-point for starting a state-of-the-art content app and website platform by over 10X so anyone can launch their own, irrespective of socio-economic status, creating equal opportunities to build their business.

There are thousands of businesses in the UK (millions globally) who could benefit from this project.

The project innovation, which aims to automate and optimise the heavily manual first stages of the process of onboarding clients, is addressing a significant blocker for the rapid deployment end of the app development sector; an industry-wide challenge. Resolving these technical challenges will drive state-of-the-art in this space.

Providing essential tools to fuel economic growth across thousands of businesses needing to transition online, particularly now due to the long term impact of the pandemic, it has considerable potential to significantly enhance productivity and economic growth for those businesses, both in the UK and globally.

To compete, businesses need better tech. With the proliferation of Netflix, social media platforms, Apple and other online apps and sites, consumers have come to expect the highest standards. But smaller businesses just cannot compete; the technology required to provide that quality of experience is simply far too expensive for small businesses. Thus they depend on third party services where it is not their brand, they cannot monetise or are losing a share of their revenue, and are not in control of the relationship with their customers or data.

The apps have been called "a game-changer" by existing clients, e.g. Dr John Park earned £50,000 within the first week from his eLearning apps, thanks to the SupaPass technology which created a completely new revenue stream for his business, not possible via other platforms.

This innovation would give small businesses an affordable way to compete online with cutting-edge user-experience and to generate new revenue streams.

This innovation will enable SupaPass to rapidly on-board thousands of clients, generating millions in annual recurring revenue. Delivering good value for money, it would very quickly deliver an ROI of over 10X, creation of jobs, and significant economic impact. Strong proven KPIs and tested sales process have demonstrated a clear route-to-market as soon as the project is completed.